Project PIVOT - Performance Integrated Vehicle Optimisation Technology

PIVOT will revolutionise the global aluminium casting industry whilst changing the look, performance and environmental impact of future automotive solutions.

Casting is the most complex of manufacturing techniques and, as the automotive industry continues to seek solutions for mass reduction (especially for EVs), it has become the most important. PIVOT removes the complexity and time-constraints for lighter, stronger castings by creating a one-stop software that solves casting performance and manufacturing variables whilst allowing the adoption of fully recycled aluminium with 95% lower embedded CO2\.

PIVOT represents an extraordinary and transformative step into the future of global casting development and manufacture.